Query Algorithms for Processing Massive Graphs

In this project, we will study query algorithms that execute global queries for important graph problems, including the Maximum Matching and the Maximum Independent Set problems, and the Graph Reconstruction problem, where the latter is of particular importance in the context of query algorithms. Our general aim is to obtain algorithms with minimum query complexity and impossibility results that demonstrate that our algorithms are the best possible.